Sensing Dynamic Retail Environments

Advancements in sensing technologies used to monitor footfall dynamics have increasingly rendered visible the patterns in consumer flows within retail environments. Understanding pedestrian movement within varying spatial and temporal scales can facilitate in depth interpretation of the dynamics of an urban environment. With an industrial partner, this project aims to use footfall data from around Great Britain to create a micro-level typology of the different forms and functions within town and city centres. Spatial and temporal trends in footfall data will be identified and linked to supply and demand factors. The result of this project could grant stakeholders in retail environments across Great Britain the capabilities to make smarter decisions for themselves, and for the welfare of the town or city.